University of Manchester and Procter & Gamble Product Supply (UK) Limited

To develop, embed and exploit advanced manufacturing and collaborative robotics technology for increased productivity and operation of a Manufacturing Plant.